Health Care Regulatory Explorer

In this project, Syntacog will lead development of the "Health Care Regulatory Explorer". This will be an intuitive proof of concept digital navigation tool for healthcare products using our patent pending AI-powered compliance platform, Regtik. This tool will help innovators to bringing new healthcare products to market faster in the UK, EU and US by helping identify the right pathways to compliance.